WaterWall

WaterWall is a moveable partition that is formed from a curtain of water. It can be turned on or off, heated and cooled, as well as offering variable transparency. It exhibits effective sound insulation despite being very thin. The key markets are expected to be within high-end real estate.